Cranfield University and Nissan Motor Manufacturing UK Limited KTP 25_26 R2

To apply AI and simulation to enhance automotive vehicle and system testing by predicting test results, recommending optimal test scenarios, identifying inefficiencies, and automating parts of the simulation process to reduce physical testing.